University of Durham and Mirico Limited KTP 24_25 R4

To develop a novel analytics engine that can process the data from Mirico's laser spectroscopy sensor, to accurately and precisely characterise greenhouse gas emissions coming from industrial infrastructure in near real-time.